The molecular mechanisms regulating the yeast-to-titan switch in Cryptococcus neoformans

"The human fungal pathogen Cryptococcus neoformans escapes host immunity by cloaking itself in a sugar capsule or, in some cases, by ballooning in size from small yeast to large titan cells. This is important because large cells are more resistant to drugs and harder to clear. We now know that the decision to either cloak or expand is based on how many fungal cells are around, but how cells use that information to achieve these changes remains unclear. This project will investigate how fungal cells use information about their environment to make the switch. By looking at the role of single genes as well as taking a birds eye view of changes in gene expression patterns across the genome, this project will give us a molecular understanding of how cells use information about their neighbors
to make chocies for themselves."